Smart formulation development for precision crop protection

The effective delivery of agrochemicals is a key determinant in protecting crops from pathogens, pests and weed competition and is becoming increasingly important in minimizing chemical inputs into the environment through precision application. In this project the effect of varying formulation chemistries on the dynamics of xenobiotic and agrochemical delivery into plant tissues will be determined in relation to efficacy in compound delivery and biological activity. The potential of individual formulants to actively induce plant responses that contribute to herbicide activity will be determined along with optimising their use in mixtures. The work will focus on enhancing the delivery of herbicides in a range of crops and weeds. Technical approaches will include plant physiology and biochemical studies, defining changes in protein and gene expression following exposure to formulants and following herbicide/ xenobiotic movement in planta in real time using bioimaging. The project will provide a thorough training in the latest molecular approaches applied to crop protection science with a strong emphasis on industrially-led research.